Development of an AI-driven Imaging Analysis System with Low-cost Equipment for Fast On-site Quantification of Plant-parasitic Nematodes

Plant parasitic nematodes (PPNs) are destructive pests of many crops in temperate and tropical agricultural systems, which results in over 14.6% loss in global crop yield through direct feeding and indirect disease infections as virus vectors. For making decisions on PPN management, such as nematicide application, biopesticide usage, and resistant/tolerant varieties selection, PPN testing is necessary to determine the density of specific genera or species. Common PPN testing methods used in the industry include molecular testing and morphological testing. Molecular tests such as qPCR may also be used in nematode diagnosis but these are mainly used to identify individual species of interest. Morphological testing can determine the array of free-living PPNs in a soil sample. However, trained taxonomists, typically with at least 3-4 years of experience, are required. Unfortunately, such specialists are in decline and there are few training providers.

For the UK market, PPN testing is likewise a pressing issue, since all crops are affected by different PPN species. In particular, the potato cyst nematodes (Globodera rostochiensis and G. pallida) occur in 48% of the land used for potato production in England and Wales and are associated with annual losses amounting to £26-50M. The current testing method for potato cyst nematodes is mainly based upon the morphological characterisation of cyst shape (female nematodes) by competent analysts.

In recent BBSRC (BB/X01200X/1) and Innovate UK (10077647) projects, we have developed an early-stage solution to this problem by building a CNN-based PPN detection model to recognise important PPN genera from soil (BBSRC project BB/X01200X/1). Here, we propose to build on the success of this project by combining model reparameterization and imaging technology to develop a more cost-effective AI-drive solution with equipment for PPN identification, classification, and quantification.

This project will provide a transformative solution for rapid and low-cost PPN testing by developing a robust AI with handheld imaging and computing equipment that will act as an alternative option for PPN testing. Particularly, this solution is able to: 1) capture images of soil samples covering PPN-sensitive features; 2) achieve accurate PPN classification and quantification; 3) provide portable PPN testing equipment with a user-friendly software system.

It will build on existing resources in the consortium (BB/X01200X/1), including: 2K PPN images (SparkSoft), a world-leading pest detection model (PestNet; UoS), PPN testing and management experiences (ADAS). The outputs of this study would represent an important advancement in the low-cost PPN testing and have many research applications.